Discovery Mill IP exploitation strategy

The Discovery Mill is pioneering the concept of ‘Energy management through people’ that aims to deliver significant additional energy savings by bringing together the design/technical, operational and behavioural aspects of solutions. The Energy savings partnership (ESP) platform will enable the Discovery Mill to offer its IPR to work in partnership with other suppliers and end-user clients for innovation and energy savings projects within the built environment priority area.